The Imaginative Investor: Markets; Uncertainty; Efficient Market Hypothesis.

The research project aims at developing a socio-ontological account of the informational efficiency of capital markets and clarifying the standing of the Efficient Market Hypothesis, a pertinent issue in the study of financial economics. What makes these markets particularly apt for transmitting information about the future economic prospects of a particular company?
I posit that informational efficiency arises from 'special' economic actors ("investors") making "choice under uncertainty" decisions. And, the mental faculty that comes to the fore in this class of decision problems is imagination.
This interdisciplinary project will draw on decision theory, the philosophy of imagination, and unawareness research.